Publications, Popular Opinion and Gender in the Context of Witchcraft in the Holy Roman Empire, 1480-1560

My thesis, a social and intellectual history, will examine shifting attitudes to witchcraft as a feminine
crime in the Holy Roman Empire between 1480 to 1560. The European 'witch craze' reached its peak
in many European countries between 1560 and 1660, and resulted in the execution of roughly 50,000
people, eighty per cent of whom were women (Robisheaux, 2013). This statistic, however, masks
notable regional and temporal variations: prior to 1560 the numbers of men and women tried in the
Empire was nearly equal. My doctoral research will assess how far elite publications influenced
popular links between witchcraft and women, and suggest how the witch became predominantly
feminine after 1560. Part 1 will assess elite and popular attitudes to witchcraft and gender between
1480 and 1520, when significant trials occurred, and influential demonologies appeared. Part 2 will
investigate whether these attitudes changed between 1520 and 1560, when the number of witchcraft
trials and interest in demonological works reduced markedly.